Towards Sustainable Business Mobility through AI Inspired Real-time Emission Tracking Platform (AETP)

The urgent need to reduce emissions from SMEs in the UK, which collectively contribute significantly to the country's carbon footprint, poses a complex challenge that demands immediate attention. Despite their vital role in the economy, SMEs often lack the resources and tools to effectively measure and mitigate their emissions, particularly those stemming from their value and supply-chain operations and also face challenges in transitioning to sustainable practices. To address this challenge, a novel solution called the AI-Enhanced Emission Tracking Platform(AETP) has been proposed.

AETP aims to revolutionize SME sustainable mobility and productivity by collectively optimizing supply-chain operations, reducing operational costs, emissions, time, and resource utilization. Leveraging advancements in Artificial Intelligence(AI), AETP utilizes predictive analytics to devise joint optimal strategies for SMEs, enhancing efficiency and resilience across their operations. Building upon the success of the Emission Tracking Platform(ETP) developed by Effitech, AETP offers a unified framework that analyses and optimises supply chain operations collectively, and unlike previous solutions that focused on individual SMEs, AETP goes beyond individual SME operations to focus on the collective optimization of supply chains, filling a critical gap in existing solutions. Through AI-driven route planning and optimization, AETP streamlines delivery processes, minimizes inefficiencies, and improves operational efficiency.

AETP is designed around responsible AI usage, ensuring data privacy while analysing collective supply-chain operations. The AI algorithms are transparently designed to prioritize cost-effective and sustainable solutions. Outputs include predictive analytics, optimization strategies, and real-time emission tracking reports, empowering SMEs to make informed decisions and target emission reduction opportunities effectively. By leveraging AI, AETP enhances competitiveness and sustainability among participating SMEs, enabling them to differentiate themselves in the market as environmentally responsible businesses.

Overall, AETP represents a significant step forward in addressing the complex challenge of SME emissions reduction while enhancing productivity and competitiveness. By aligning with responsible and ethical AI, AETP drives sustainable business practices and supports the transition towards NetZero emissions.